Methanimine: a C-N building block realised

We have developed an Iron pre-catalyst which is easily synthesised on a multigram scale using reagent grade
ethanol, Fe(OAc)2 and a salen ligand. It was recently ascertained that the Iron pre-catalyst can undertake a range of
transformations using HBpin as a key additive. A transformation that was of particular interest was the reduction of
nitromethane to methanimine within minutes at room
temperature to form a methanimine adduct.
Methanimine is an incredibly unstable molecule only detected in the interstellar medium; previously when prepared in
the lab it instantly oligomerises. We believe this simplest of organic building blocks is isolable because it forms as the
borane-protected adduct. The Adduct is indefinitely stable in dry solvent. Due to the instability of methanimine its
reactivity in organic synthesis is unexplored: this is the basis / aim of this project.
The catalytic transformation is so fast and methanimine is so reactive that, in order to achieve good yield of the
methanimine adduct, careful addition of reagents is important as is order of addition. There are huge limitations when
using batch chemistry for such a process and this is where developing flow techniques for synthesis will help to
overcome issues related to reagent handling, reaction control and reaction scale. This will help us to prove that this
unique molecule is viable beyond the academic chemistry lab. From there a stability study will be undertaken to
investigate whether this molecule can be used or prepared commercially. We will investigate solution, moisture,
heating and light stability of the methanimine adduct by exposing the compound to a range of different conditions.
To the best of our knowledge, there is no current mild method for the synthesis of methanimine. Development of this
methodology could create an opportunity for the use of methanimine as a synthon in both an industrial and academic
setting. From this starting point we have the potential to synthesise a range o f novel organic motifs.
The second supervisor Mike Nunn is based at AstraZeneca and will supervise me during my 3 month industrial
placement at AstraZeneca.
The third supervisor Antoine Buchard has expertise in both [Fe] catalysis and DFT studies. He will therefore act as a
point of call for issues in this area and specifically if the project requires it will show me how to conduct DFT studies
further down the line.
This project involves a diverse mix of synthetic organic chemistry, flow and scale-up synthesis. There are
opportunities for the student to become involved in more fundamental studies related to the mechanistic aspects of
methanimine formation including, kinetics (in situ/flow NMR monitoring using Bath's DReaM facility, ReactIR in RW's
lab) and EPR (through a collaboration with experts at Cardiff University).
If the stability studies prove fruitful, we would like to explore the possibility of IP protection with AZ and the
commercialisation team at the University of Bath (of both the synthetic route to the methanimine synthon and the
method of imine stabilisation). Ideally the work on synthesis in flow and some selected initial organic transformations
will make a major contribution to our initial disclosure of this iron catalysed process. The uniqueness of this
transformation of nitromethane is such that we hope this submission will be to a top-tier journal such as Science,
Nature or Nature Chemistry.